Ultra-high temperature thermal energy storage (UHT-UTES) for electricity generation

This project uses numerical modelling to investigate the potential of ultra-high underground thermal energy storage (UHT-UTES) balancing seasonal intermittency of renewable electricity supply. Derived from low- (LT-)and high-temperature underground thermal energy storage (HT-UTES) that provides seasonal heating and cooling, UHT-UTES operates with significantly higher storage temperature (>150 degrees C) that allows electricity generation via conventional geothermal turbines, and offers large storage capacity taking advantage of the abundant aquifers and reservoirs both onshore and offshore of UK. This study also develops and uses high-performance numerical simulations to solve for fluid flow in heterogeneous porous media, and examine the engineering feasibility and potential obstacles in UHT-UTES operations.